First Responder

Evidential believe that the emerging technology of Augmented Reality can be a powerful tool in the recording of crucial evidence when attending a crime scene as the first responder. We are proposing to research and develop the use of Augmented Reality to assist Police Forces during the "Golden Hour" of an investigation, in advancing and maximising the way that crime scenes are preserved and the expedition of identifying, understanding and capturing vital evidence via remote knowledge transfer.